Investigate the role of RNA structure in response to temperature stress

Technical abstract
Abiotic stresses have a significant impact on crop production, with cold and heat stresses being two of the major abiotic stresses that can inhibit plant growth. There is a characterized temperature-regulated transcriptional network in plants, however, the transcriptional regulation of mRNA levels only partially correlates with translation.Post-transcriptional regulation of genes has garnered much attention in recent years because of its direct and rapid regulation of protein levels. The dynamic structure of RNA plays an important role in post-transcriptional processes such as translation, polyadenylation and RNA splicing.

This proposed study aims to elucidate the role of RNA structure in the post-transcriptional regulation of gene expression in response to temperature stress. We will define global plant RNA structural changes occurring during temperature shifts (ie: 4°C and 37°C) and link its role in the diverse post-transcriptional regulations. Then we will characterise plant riboswitches responsive to temperature. Furthermore, we will develop a corresponding bioinformatics platform for RNA structure alteration under different temperatures in Arabidopsis. This study will be performed at multiple levels: genome-wide RNA structure analysis, targeted individual RNA thermometer’s characterisation, and corresponding bioinformatics platform for analysis, prediction and visualisation.